Crops and Soil - EASTBIO Dynamic ubiquitin signalling coordinates transcriptional reprogramming in plant immunity

Dynamic regulation of gene expression is vital for all organisms and enables them to respond to the ever-changing environment. Plant cells display dramatic reprogramming of the transcriptome in response to pathogen attack, ensuring prioritisation of immune responses over normal cellular functions. The immunizing hormone salicylic acid (SA) plays indispensable roles in this process, establishing long-lasting disease resistance against future pathogen attack. Chemical and genetic approaches that impinge on SA signalling have been developed to combat economically costly plant diseases that threaten future food security. However, these protection strategies are often environmentally unsustainable or have penalties on plant growth and yield. Understanding how SA reprograms the transcriptome to establish durable immunity will enable the urgent design of improved sustainable technologies for crop protection.